PIEZOELECTROCEUTICS: Advancing Therapeutic Innovations with Next-Generation Piezoelectric Biomaterials

This fellowship outlines a robust plan to develop expertise, leadership, capacity, and capability in the field of ‘next-generation piezoelectric biomaterials’ for unlocking future therapeutics over four years and beyond.
Globally, the population of people aged 60 and over is expected to reach 1.4 billion by 2030. As we age, advanced treatments using ‘smart biomedical materials’ are vital for markedly enhancing efficacy, reducing side effects and treatment time, and lowering costs. The ‘materials for personal health’ have been identified as a national material challenge and therefore developing next-generation piezoelectric biomaterials, that can interact with, noninvasively stimulate, and mimic cell-tissue microenvironment for therapeutic purposes (‘Piezoelectroceutics’) will be a breakthrough in supporting healthcare innovation in the UK and beyond. Piezoelectric materials can create electricity from body movements, acting like natural electricity in the body, to help treat diseases without extensive use of drugs or painful surgeries, and even power medical devices (eg: pacemakers, neurostimulators) without using any batteries or power sources.
My fellowship will deliver a global leader and wider team of experts that excel in next-generation ‘Piezoelectroceutics Research’, to revolutionise the current treatment landscape by replacing drugs with minimally invasive treatments, providing real-time monitoring and treatment feedback, batteryless medical implants, enhancing patient mobility and comfort, improving treatment outcomes, and having broad implications across various other fields. This fellowship will be a catalyst for the development of my capability and leadership skills through the unique opportunities to expand multidisciplinary, cross-sectoral and international research collaborations, training, and knowledge exchange partnerships. It will also support my progression to become the global leader in the thriving field of ‘Piezoelectroceutics’, promoting capacity building, high-impact research, and technology development to impact diverse sectors with a huge market potential through the upskilling of experts locally and nationally in this field.
This fellowship has been carefully designed with leadership and translation at its core to have a profound impact on my career trajectory and patient lives simultaneously by producing advanced research and knowledge transfer in the field of ‘Piezoelectroceutics’ and developing a piezoelectric pilot bone implant (GelPièzi) to inject into the regions where the bone has been lost. This will deliver wireless electrical stimulations to the broken bones due to the patient's movements and enhance bone regeneration without using costly medications or growth factors with side effects. To successfully develop this implant and get approval from regulators to accelerate its availability to the public, I have convened the commercialisation, manufacturing, and clinical partners and involved them from the start of the fellowship, along with the ‘Piezoelectroceutics Consortium’ members comprising committed partners, including UK-based small and large businesses, key clinical opinion leaders, and senior academics from complementary disciplines.
This multidisciplinary fellowship cuts across strategic areas for the EPSRC(Manufacturing the Future and Healthcare Technologies), MRC(Resilience, Repair and Replacement) and BBSRC(Bioscience for Health and Enabling Innovation) to enhance impact across sectors by attracting top researchers, industrial collaborators, positioning the UK at the forefront of ‘Piezoelectroceutics Research’ and boost further academic R&D for long-term healthcare benefits, job opportunities and reduce the social and economic inequalities caused by chronic conditions. The fellow and team will gain knowledge through leadership and capacity building, translating to further R&D. Researchers and industries in advanced biomaterials will benefit, with substantial long-term impact on patient care, NHS Efficiency, and the UK Economy from innovations like GelPièzi.